Development of beam-based feedback systems

Development of beam-based feedback systems for single-pass electron beamlines such as electron-positron linear colliders and X-ray free-electron lasers. The student will work with the JAI/Oxford FONT group to develop RF components for the feed-forward amplifier system. We propose to design and fabricate prototype amplifier components. Initial component design will be done in JAI/Oxford. Production design and fabrication will be done by TMD. Prototypes will be bench tested in Oxford, and shipped to CERN for subsequent performance tests.